Nottingham Trent University and Elite Capital Limited KTP 22_23 R5

To develop customised management systems using innovative Artificial Intelligence based tools. To underpin a resilient supply chain to meet growing but erratic demand from key customers, enabling the launch of new products and entry of new markets.